University of York and Bonza Music Limited KTP 23_24 R5

To develop an immersive, cloud-based subscription software to enable musicians of any age or proficiency to learn, practice, play and record music together, in real-time, online.